Ergodicity and Lyapunov Exponents in Many-Body Hamiltonian Systems

This project aims to approach statistical mechanics using elements from integrable systems theory. This mathematical and computational approach intends to show that integrable systems theory is invaluable even beyond its applicability boundaries within a traditional perturbation theory framework.
Integrable systems theory was mainly developed after the mid-20th century and describes dynamical systems that are ‘solvable’, meaning they contain a sufficient number of conserved quantities that constrain the dynamics of the system. Integrable systems became widely known after the discovery of special solutions called solitons in the Korteweg-De Vries equation. When a system is non-integrable, then these conserved quantities do not exist. Systems with chaotic and/or ergodic behaviour are typically non-integrable systems.
In recent years, there has been a surge in investigating the enigmatic persistence of non-equilibrium phenomena in many-body Hamiltonian systems. Perturbation theory can partially explain, and within a limited scope, why non-integrable systems share many similarities with their integrable counterparts. Instead, there is a broad range of values and system parameters associated with non-equilibrium behaviour.
This project aims to demonstrate that tools and methodologies derived from integrable systems theory can provide an ideal framework for studying Hamiltonian systems with many degrees of freedom, even at high energies or more generally under large perturbations, where stable integrable-like structures cease to exist. This research will investigate the role of adiabatic invariants, quantities that have the potential to reshape the framework of statistical mechanics and bring together microscopic and macroscopic properties of a many-body Hamiltonian system.
Based on these findings, the project will conclude with a study on analytic methods for evaluating Lyapunov exponents, a well-established tool in dynamical systems theory that quantifies the extent of chaos in a system. Despite their significant applications, Lyapunov exponents are typically obtained numerically. This research aims to develop analytic methods for deriving these exponents in various classes of many-body Hamiltonian systems.